Novel AI for Image Processing in Aviation

Rinicom and System Loco propose to develop a new artificial intelligence software design to improve the detection range and processing capability of optical drone detection with new, higher-resolution optical cameras.